Shoreham Port Industrial Cluster- Local Industrial Decarbonisation Plan

Shoreham Port, since inception in 1760 has operated as a Trust Port, returning all profits to improve the area for everyone. Today it is an established industrial cluster with 175 businesses based on the 110 acre estate. Large industrial partners include Barrett Steel Ltd, ArcelorMittal, Aggregate Industries, Tarmac a CRH Company, Cemex UK, Days Group Ltd, Bartholomews Agri Food Limited and Local Fuels Ltd. This project is a collaboration to create a credible and measurable Local Industrial Decarbonisation Plan for the cluster, reducing emissions and improving local air quality. Brighton and Hove City Council and Adur and Worthing Councils will be providing public sector input and policy guidance to the project. Ricardo PLC will be bringing their extensive energy, infrastructure and sustainability capabilities to undertake the options study. University of Sussex's world leading research department will be providing academic resources to capture knowledge, disseminating learning across the network of national industrial clusters, universities and government. Upon completion of the plan the collaboration will focus on deployment, delivering specific projects to achieve carbon abatement across the industrial cluster.